Catch and Release: Recycling of Homogenous Metal Catalysts Using Aromatic Tags and Electroactive Nanocarbon Foams

Homogeneous precious metal catalysts constitute the most versatile catalysts in the chemical and pharmaceutical sectors, enabling manufacture of high-value chemicals at high productivity and lower energy consumptions. However, high costs, limited supply, toxicity and strict regulations create an essential need to recover and re-use precious metal catalysts. This interdisciplinary project will develop a generic Catch-and-Release recovery technology for homogeneous precious metal catalysts to overcome the limitations of existing catalyst recovery/scavenging strategies. This technology will be based on the modification of known metal complex catalysts with aromatic 'catch' units and the use of electroactive nanocarbon foams to enable induced catalyst 'release'.

Specifically, three commercially-important model catalysts (Ru, Ir, Pd) will be modified with aromatic tags to enable non-covalent catalyst sorption into nanocarbon foams. The high affinity between graphitic foam surface and the aromatic tags will allow for highly selective catalyst removal from different reaction mixtures ('Catch'). In addition, the use of electrically conducting nanocarbon foams as sorbents will enable to induce/tune the desorption of the recovered catalysts back into solution ('Release') through electric-thermal stimuli. The Catalyst Catch-and Release systems will be tested, characterised and optimised for three important model reaction systems (Ru: transfer-hydrogenation, Ir: hydrogen borrowing reactions, Pd: oxidation of bio-feedstock). Catalyst Catch-and-Release efficiencies as well as underpinning structure-property relationships will be studied in flow, a chemical processing mode of increasing commercial importance. Materials characterisation and performance data across the three catalyst systems will provide a deeper understanding of the Catch-and-Release process and provide detailed specification data for future technology development. Collaboration with the industrial project partner William Blythe Ltd (a UK manufacturer of nanoarbons) will ensure commercial viability of the newly developed Catch-and-Release nanocarbon-foam sorbents.

The project will deliver the following critical outputs: (i) well-characterised Ru-, Ir- and Pd-catalysts tethered to (electrochemically-active) aromatic moieties, (ii) Catch-and-Release catalyst sorbents based on electro-responsive nanocarbon-foams (iii) Catch-and-Release structure-property relationships to enable technology extension to other catalyst systems; (iv) techno-economic performance data to underpin industry engagement. These outputs will have transformative impacts by developing a novel catalyst Catch and Release concept that is applicable across a wide range of reaction systems and offers great control, thereby enabling wider and more sustainable utilisation of sophisticated homogeneous catalysts.

Potential impact
Direct economic impact is anticipated on chemical/pharmaceutical manufacturing as well as on sectors related to nanocarbon manufacture and nanotechnology development.

In chemical manufacture, the developed Catch-and-Release technology has transformative potential by promoting a much wider adoption of homogeneous catalysts in industry. This would allow to harvest the sophistication molecular catalysts (efficiency, selectivity, tuneablity) across a wider range of chemical reaction systems in the fine-chemical/pharma industries, eventually leading to the manufacture of existing (and completely new) high value chemicals at lower cost, higher productivity and smaller environmental impact. To show-case the broad applicability to real-life catalyst systems, the project will collect techno-economic performance data for three existing 'off-the-shelf' metal complex catalysts. The availability of a robust, generic catalyst recycling technology will also boost wider technological adoption of new molecular catalysts based on metal (Cu, Rh, Fe etc) with significantly lower cost, more secure supply, lower toxicity and lower environmental food-print. The technology is also likely impact on completely different high-value catalyst systems such as enzymes, crucial for the valorisation of renewable bio-feedstocks.

For the nanocarbon sector, the utilisation of foams as catch-and-release adsorbents adds a completely new route for the commercial exploitation of nanocarbons. In the short to medium term, the project will demonstrate a new application of nanocarbon foams in chemical manufacture, linking nanocarbon manufacture to a new, potentially high-volume customer base. The potential for real-world impact is highlighted by the involvement of the commercial project partner, William Blythe Ltd, a materials manufacturer who will ensure that the development of the catch-and-release nanocarbon foams is well aligned with economic and technological requirements in nanocarbon manufacture. In the long term, the project will advance the fundamental understanding of carbon nanostructure 3D networks, laying an important foundation for future innovations, e.g. in biosensing, structural composites or energy storage.

The project will provide prototype materials and detailed materials/process specifications to engage commercial stakeholders, including in high value chemical manufacturing (e.g. AstraZeneca, GSK, Johnson Matthey, Croda, CatSci, Phosphonics), nanocarbon manufacture (e.g. Applied Graphene Materials, Thomas Swan), and reactor technology (e.g. Flowid, Asynt). In the long term, it is envisioned to develop the Catch-and-Release nanocarbon foams to technological maturity through direct input from these partners. Advancing technological maturity of nanocarbon foams will also stimulate commercial innovation in other nanotechnology sectors with interests in porous nanocarbon networks (energy storage, membranes, actuators), contributing to the UK economic competitiveness in the field of innovative nanocarbon-based products and technologies.

The general public could eventually benefit from value-added end-products and the potential economic advantages associated with them. Most directly, the public could benefit from the manufacture of high value chemicals and drugs at considerably lower energy cost and environmental impact. In the long term, other innovative products are likely to emerge through improved understanding of nanocarbon foams, especially in flow-related applications, e.g. new separation and water treatment techniques, new technologies for sustainable energy production or sensitive electrochemical sensors.